Measurements of the Higgs boson in its decay to WW*

The full Run 2 data set will be used to improve the precision of measurements of Higgs boson production by a factor of two relative to Run 1. The WW* decay channel will be used for this measurement; this channel provided the most precise determination of the Higgs production rate in Run 1.